University of Reading and KYMIRA Limited

To develop a new type of ‘smart’ garment, incorporating embedded electronic sensors and components within the garments themselves, capable of transmitting data from the garments for analysis.